DC Grid development and de-centralized generation in Dalston: Arcola Better Connected

The project demonstrates the feasbility of a DC powered workplace in a high profile public demonstration within Arcola - the workplace of both Arcola Energy and Arcola Theatre. Uniquely designed DC-enabled desks will be powered through a network of smart DC grids which will directly draw energy from on-site DC power supplies - solar photovoltaics and hdyrogen fuel cells - with no need for AC conversion. This feasibility study will make Arcola into an urban power station - generating and using its own electricity. Arcola is becoming a cleantech showcase - where technical and non-technical people can interact with innovative technology in a cultural setting. DC powered workplaces and building-wide DC grids make an important innovative contribution to better connected buildings - demonstrating decentralised power management at a building level. This will have the potential to influence future local infrastructure developments, distributed energy grids and low-carbon development. This feasibility study will generate tangible outputs which will be exploited to further expand these areas.